To enable us to understand report and reduce construction carbons

Measuring, understanding and reducing carbons from our construction and business activities, generating meaningful reports and benchmarking against industry standards for sustainability improvement